Gut feeling: probiotics as a novel treatment for depression

Novelty and Importance: This study will be the first double blind placebo controlled clinical trial to investigate the effect of a multi-strain probiotic administration both on clinical symptoms and on the gut microbiome in patients with depression. It will provide the foundation for the design of larger studies, and the identification of specific bacteria strains targeting particular symptoms.
Primary aim(s): 1) To determine whether probiotic administration over 12 weeks leads to a significant reduction in depressive and anxiety symptoms in patients with mild-moderate depression. 2) To investigate the effect of probiotic administration on psychological and blood-based biomarkers of depression (including emotional faces task and blood inflammatory markers). 3) To investigate the relationship between probiotic-induced change in gut microbiome and clinical symptoms of depression and anxiety.
Planned research methods and training provided: Clinical Trial Methods, use of clinical rating scales, blood taking, 16S microbiome profiling, Industrial placement.